The canonical dimension and the wavefront set in the context of the local Langlands correspondence

This project falls within the EPSRC Algebra research area. It fits within the influential and massive Langlands program, which attempts to connect and unify large parts of mathematics. In particular, the Langlands correspondence provides a bridge between number theory and an area of mathematics called representation theory. Representation theory can be described as the mathematical study of symmetries. We will be looking at the local Langlands correspondence, which relates certain representations to so-called Langlands parameters. While this correspondence is known in many cases, it is still conjectural in general. The aim of this project is to help formulate this correspondence in general by better studying the representations we are interested in.
One important way of studying representations is by attaching invariants to them. Invariants are convenient ways to package the data contained within a representation in such a way that some data might be lost, however at the same time crucial parts of the data are preserved in a way that makes this data much easier to study. We will be looking at two such invariants: the wavefront set and the canonical dimension. These invariants are closely related and in fact that wavefront set contains strictly more data than the canonical dimension. The wavefront set has gained a lot of attention, however it remains a very difficult invariant to study and compute. In our specific context, the canonical dimension has received very little attention and we hope to understand the wavefront set better by studying the canonical dimension instead. This is because the canonical dimension is significantly easier to compute and still contains important parts of the data contained within the wavefront set.
These results are likely to have an impact in representation theory and the local Langlands correspondence and will hence contribute to our understanding of number theory as well.